Advanced Burner Flame Monitoring through Digital Imaging

The variations in fuel ingredients (biomass, biofuel and coals) with fluctuations in power demand impose risks

and difficulties for emission control in the power generation and related industries. This project aims to

demonstrate a digital imaging based flame monitoring technology that can alleviate these impacts. The project

has two main objectives: (1) To develop a prototype of the advanced flame monitoring system; (2) To assess

the efficacy and operability of the system on full-scale power stations for emission reduction and efficiency

improvement. Whilst laboratory versions of the systems have been tested previously, this will be the first time

the outputs from such systems are used to optimise burner and boiler settings in real time on a full-scale power

station and will thus be a world first. This technology-inspired innovation feasibility study will be undertaken

jointly by GreenTech Automation Limited and RJM International. Demonstration trials will be conducted on

power stations in the UK.iting Public Project Summary